University of the West of Scotland and Digitonic Limited

To embed key leadership skills, spanning strategic planning, organisational development, culture change and resilience, underpinned by ongoing digital transformational technologies.